Peace of Mind

Peace of Mind is a mental health and wellness website, app and brand which provides users with access to well-being services and therapy on-demand.

Our mission is to help society tackle life's challenges with free and affordable access to therapists and well-being tools via their smart devices.

We want to provide the ability for people with onset mental health to always have access to someone they can talk to with the tools to support their daily mental well-being.

Based on initial research and feedback, we will be adding additional tools to the app to increase its usability, keeping users engaged on a daily basis. Our initial commercial offering will develop as a subscription service, providing access to professional therapists with facilities that feel less clinical than more traditional approaches.

Further exploration of partnerships with scientific organisations and researchers to enable us to incorporate more evidence based processes and content within the app.